Recitation On The Threshold of Song: Media and Moral Atmosphere in Pakistan.

In marketplaces, on bookshelves, internet forums, and television talk shows in Pakistan, technologies for audio-visual communication are the subject of questions over religious permissibility. For many, media is expected to aggregate and condition itself to prevailing attitudes towards the proper performance of an Islamic self. For a country shared by various faiths and denominations of Islam, ambient interruptions, offending images, and competing soundscapes require the demarcation of what many describe as their local "moral atmosphere" [Urdu: mahaul]. These are shaped by a communal belief in boundaries, such as that between recitation and song, gesture and performance, and permissible and impermissible behaviour. Producing and benefiting from moral atmosphere relies on making manifest these thresholds as objects of everyday social practice. My doctoral research explored one element of this, arguing that a study of media environments in Pakistan inflects the Urdu term we can use for ecology, mahauliat, with moral dimensions that might bring into productive dialogue the recent ethical and affective turns in anthropology with the study of the relationship between religion and media. One of the key outputs of the fellowship will be the development of a book manuscript from my doctoral thesis, so as to give these arguments greater clarity.

Enriched by the research environment at the Department of Social Anthropology and through the mentorship of Prof. Joel Robbins, proposed further research will build on the above to explore the role thresholds of permissibility play in the circulation of devotional recordings among the minority Shi'a Muslim community in Pakistani Punjab. This further research will develop a clear conceptual and methodological pathway with which to explore how what I propose to call "threshold ethics" are socially and materially constituted as part of a wider project of reconsidering the morality of media forms about which traditional orthodoxy has previously had little to say. The research also takes thresholds to be the communal return of an important conversation that people are having about Pakistan itself, that adds to a growing literature on the materiality of Muslim self-knowledge in Pakistan. By taking a phenomenological approach to moral experience the research rethinks the relation between media and morality as contingent on sensitivity to others, rather than the programmes of pious self-cultivation that have come to animate the anthropology of Islam over the last two decades.

The beneficiaries of the fellowship include both academic and non-academic audiences. The outputs and objectives of the fellowship aim to combine and provide a framework for user engagement, impact and personal career progression. The aims of the fellowship are to disseminate the findings of my doctoral research, develop a relationship with future users in Pakistan; academics, community representatives, and Shi'i adherents, and to explore how co-developed impact could be achieved in future research. This, as well as communicating with an audience different to those usually addressed through discipline- or area-specific academic publications, will be consolidated through the production of a radio documentary titled "Recitation on the Threshold of Song". This aspect of the fellowship with see me draw on my existing relationship with NTS Radio, a leading digital media and online radio station, to record, edit, and broadcast an audio documentary. Material will be gathered by returning to my doctoral fieldsite, Lahore's religious and secular media bazaars, to the source of a particular Islamic devotional rhetorical and performative genre form. Known as qasida fouq or qasida bhatti, the genre has achieved fame and notoriety for the ways in which it continually tests one of the ethical thresholds that constitute the relationship between media and "moral atmosphere" that was the subject of my doctoral thesis.